The impact of late magnetic field emergence on white dwarf binaries

The origin of magnetic fields in white dwarfs remains a fundamental unresolved problem in stellar astrophysics. In particular, the very different fractions of strongly magnetic white dwarfs in evolutionarily linked populations of close white dwarf binaries challenges our understanding of how these systems form and evolve. Strongly magnetic white dwarfs are absent among young detached white dwarf binaries but make up more than one third of their semi-detached descendants (cataclysmic variables). A recently developed evolutionary scenario attempts to explain these apparently contradictory facts by hypothesising that the magnetic field of the white dwarf emerges after the binary has come into contact, during the cataclysmic variable phase. The emergence of the field forces the two stars apart, briefly detaching the system, before they come back into contact and the binary becomes a magnetic cataclysmic variable.
If this scenario is correct then the brief detached phase offers a unique window into the formation and emergence of magnetic fields in white dwarfs. By probing the fundamental stellar properties of the magnetic white dwarfs in these binaries during this short-lived detached phase we can for example, see if the magnetic field is generated as a result of the core starting to crystallise. This project will utilise significant amounts of high-speed photometry and phase-resolved spectroscopy of the first large sample of detached, eclipsing magnetic white dwarf binaries. The project will develop a novel method for modelling the light curves of these systems, allowing for far more accurate and precise measurements of the stellar and binary parameters, revealing the exact state of the white dwarf very shortly after the magnetic field has emerged and the effects this has had on the evolution of the binary. Knowledge of how and when magnetic fields emerge from white dwarfs is crucial for our understanding of white dwarf binary evolution as well as some channels towards the creation of thermonuclear supernovae and this project represents a pivotal step forward in this field.